Adaptavate: Pyrolised feedstock into plasterboard; A pathway to net zero

Adaptavate Limited, a UK-based, award-winning SME, is focused on developing and commercialising sustainable materials that disrupt the construction market. This project accelerates the development of a world-first carbon-negative zero-carbon plasterboard created from pyrolyzed agricultural crop waste, **Breathaboard.**

Traditional methods of manufacturing and utilisation of gypsum plasterboard present several challenges in terms of suboptimal performance capabilities and considerable environmental damage. Supply of synthetic gypsum, a by-product of coal power generation, is diminishing due to global reductions in coal-power generation, leading to rising prices and feedstock scarcity.

Adaptavate seeks to make Breathaboard carbon-negative by incorporating "biochar". Adding char will make Breathaboard a genuinely carbon-negative alternative to plasterboard, supporting the industry's transition to Net-Zero. Biochar is also expected to improve the strength and durability of the boards.

Breathaboard responds to growing global and user demand for more environmentally friendly construction materials, utilising next-generation, bio-based, renewable materials and production methods, offering:

* Superior condensation, air quality and energy efficiency performance
* Bio-based, non-toxic materials with excellent closed-loop credentials
* Lower lifecycle carbon emissions and natural resource impact.

This project focuses on enhancing Breathaboard's design to improve performance characteristics and support carbon-negative achievements. Adaptavate will partner with the University of Bath (UoB) and the Biorenewables Development Centre (BDC) to scope, test and validate this truly disruptive carbon-negative world first.